Novel formulations to reduce environmental exposure of approved herbicide compounds

The project aims to identify novel approaches to the processing and formulation of herbicides; that will enable enhanced bio-availability; this will allow lower application rates to be used without loss of efficacy. This will allow the same weed control action to be achieved with a lower rate of application, thus reducing overall environmental exposure. The project will focus on a small number of widely used herbicides to maximise the commercial and environmental gain. This project will have substantial spill-over benefits throughout the supply chain, with lower manufacturing and transportation costs, safer handling and reduced environmental impact. The project involves investigating new and current technology, studying processes used in other industries and bringing these skills to the agricultural industry. The project partners expect that the processes and principles identified in this project will be applicable to a number of other compounds.